CFD-driven machine learning for the prediction of transitional blood flow in medical devices

Computational fluid dynamics is commonly used in the design process to simulate blood flow for different design parameters and operating conditions. However, this method is difficult and computationally expensive to implement due to the transitional nature of blood flow in blood contacting medical devices.
In this project, machine learning is proposed to predict blood flow for different design parameters, as a way of addressing the shortcomings associated with
numerical simulations. In the first instance, the application will be simplified to the case of a backward-facing step and three machine learning methods will be employed: deep neural networks, physics informed neural networks and
physics informed random forest regressors. Training data will be obtained from high fidelity computational fluid dynamics simulations such as Direct
Numerical Simulations and Large Eddy Simulations, and also from low resolution simulations using the Reynolds Averaged Navier Stokes equations. The
aim will then be for the machine learning algorithms to be able to predict high-resolution blood flow, given lower resolution data. Having validated and tested all three machine learning methods on the backward-facing step, the method(s) with the best performance will be applied to a full blood pump. As with the previous case, high fidelity simulations will be run for the blood pump and the output will be used to train the chosen machine learning model. The performance of the model for predicting blood flow
for different design and flow parameters will be evaluated. If successful, this method will significantly improve the design of cardiac devices by reducing the
computational cost of simulations. This will enable the evaluation of a wider range of design parameters and thus improve the overall performance of the
device.